Situating Crossley-Holland's Collection of Pre-Columbian Musical Instruments: Strategies for Interpretation, Dissemination, and Sustainability

Investigating the significance of Crossley-Holland's collection of Mexican instruments, with an emphasis on accessibility, contemporary music-making, and community engagement. Firstly, investigating the significance of the collection itself, by comparing to other comparable collections; secondly, evaluating Crossley-Holland's methodologies and theoretical background; thirdly, developing displays, workshops and events based around the musical instruments for local schools, Gwynedd Museum, and national and international events.